Pro-Lock Software Build Application

Protrack Solutions Limited has developed a new patent pending "intelligent padlock" that will report its GPS location in real time whenever it is locked, unlocked or tampered with. With an electronic keypad each user has their own individual pin code to identify who is using the device. The software programmes and apps required for administration and control of the locks has been awarded funding via Innovation vouchers.